An AI driven Meta Analysis of Ageing and Longevity Interventions

Ageing is the largest risk factor for chronic disease and death worldwide. However multiple interventions including caloric restriction, senolytics and partial reprogramming have shown signs of reversing or retarding ageing. It is still unknown which transcriptomic changes are consistently reversible or can be slowed across tissues, species and interventions. This project aims to identify these biomarkers by conducting a large-scale meta-analysis of transcriptomic data. By comparing gene expression profiles from ageing studies with those from rejuvenation/retardation interventions (in both mice and humans) we will identify genes and pathways altered with age and altered by treatments. A 'alteration score' will be calculated per gene and an enrichment analysis will reveal key biological pathways. Machine learning models including Random Forests and Graph Neural Networks will be used to classify transcriptomic states and predict intervention outcomes. These findings will inform ageing mechanisms including whether ageing signatures reflect programmatic processes or stochastic damage. Experimental validation will be used to confirm key findings in vitro if necessary. This work bridges transcriptomic biomarker research and therapeutic interventions, with the goal of enabling more accurate evaluation of anti-ageing strategies.